Lyberate AI

We're developing a new enhanced AI-powered platform that helps businesses transform their existing b2b marketing and sales stories into engaging 2-way mobile messages, designed for WhatsApp and RCS (Rich Communication Services). Which is where businesses communications are more often found. No one in the market is using Rich Mobile Messaging media in b2b today. The market for b2c is very crowded but we are offering something truly different/unique.

Rich mobile messaging is fast becoming the most effective way to communicate from Gen Alpha all the way to older generations. These rich messages are interactive, visually engaging, and highly effective---making them a game-changer for how brands connect with their audiences.

Our platform will make it easy for marketing and customer teams to create collateral. Take existing materials like brochures, email campaigns, websites and product info and instantly convert them instantly into ready-to-send mobile messages using generative AI. We're also building direct connections with major customer management platforms to help businesses launch communications more efficiently and at scale.

With a redesigned, user-friendly interface, the platform will be simple to use even for non-technical teams helping organisations of all sizes take full advantage of the shift to rich mobile messaging.

This emerging technology represents a global opportunity worth approximately £21B annually. The project focuses on innovation and automation simplifying complex processes and making advanced communication tools more accessible. It empowers businesses to stay ahead of digital trends and connect with customers directly on the mobile platforms they use every day.